3D Body Assessment Tool Development

The project will provide essential software development to enable the implementation of a 3D image assessment tool in gyms and healthcare environments. The tool will enable users to create a 3D image of their target body, and to be able to monitor progress towards this target by having regular 3D body scans. Previous focus groups and pilots of a prototype software application have indicated a demand for this technology within two groups: gym users and NHS weight management programmes. But feedback from a pilot survey has indicated several critical limitations of the prototype technology. The project incorporates three strands of development that are needed to convert an existing basic prototype into a useful product: Development of new functionality for an existing prototype of the company's morphological editor software, which enables a user to create a realistic target body in 3D; Development of a 3D Image Portal to enable users to view their 3D images on their personal devices; and the collection of 3D data of overweight and obese subjects, to facilitate the creation of appropriate base models and to inform the development of new algorithms for weight loss prediction.